Oxford Brookes University and Meta Vision Systems Limited

To develop algorithms for computer vision capable of analysing 3D scans of robotic welds, by extracting underlying geometry, identifying a range of standard defects, and classifying the welds as acceptable or not according to geometrical definitions.